Zero-carbon Energy Battery Resource As-a Service (ZEBRAS)

ZEBRAS is a groundbreaking collaboration led by MEP Technologies, uniting industry leaders such as PowerUp Off-Grid Services, Nevadic, The Washing Machine Project (TWMP) and Skrum. This initiative seeks to redefine energy access in Nigeria by introducing a comprehensive and innovative solution.

Introducing a cutting-edge containerised renewable generation system, ensuring versatile deployment capabilities---whether integrated with the grid or operating independently.

Pioneering Energy as a Service (EaaS), a revolutionary model that ensures uninterrupted green energy at the point of use. Here's how it works:

AI-Driven Predictive Analysis: Our system employs advanced AI and machine learning to analyse individual user behaviours. By predicting precisely when a user's power source is due to run low, we initiate a proactive battery replacement schedule.

Swappable Batteries and Just-in-Time Delivery: operating on a swappable battery concept. As batteries near depletion, our green fleet, strategically deployed through AI logistics, ensures timely delivery of renewable energy-charged replacements. This just-in-time approach guarantees a seamless transition, eliminating any concerns about running out of power.

Powerstations: These are the units that directly replace fossil fuel generators. They are comparable in size and weight to their equivalent generators. They can also be synchronised to provide 3 phase power. This means that they are adaptable to most power scenarios.

Mini-powerstations: These parts are capable of allowing DC equipment to be run directly from batteries, which is a more common situation than expected. Whilst specific to situations where only DC power is required, they offer a lower-cost option for EaaS and as a full generator replacement.

Utilising Existing Transport Networks: Leveraging the existing transport network, our technicians deploy renewable energy-charged batteries directly to end users. This innovative model maximises efficiency, making use of established infrastructure to deliver clean power solutions precisely when and where it is needed.

TWMP's Washing Machine Facilities: TWMP adds a unique dimension by establishing washing machine facilities for end users. Collaborating with Nevadic, working towards an electric version, promoting sustainability in essential services.

Repurposing Fossil Fuel Generators: Nevadic contributes to environmental sustainability by devising innovative designs for repurposing replaced fossil fuel generators. This approach minimises waste and maximises the utilisation of materials, aligning with circular economy principles.

Transport Efficiency and Community Trust: Skrum, a key partner, not only optimises transport efficiency but also actively engages with local communities. By building trust, Skrum becomes a vital link in seamlessly integrating Energy as a Service (EaaS) into communities and opening avenues for future projects.

ZEBRAS goes beyond delivering green energy. It addresses community needs, creates local job opportunities, fosters economic growth, and showcases the prowess of UK innovation. The project is a testament to sustainability and social responsibility, embodying a holistic approach to energy transformation in Nigeria.